Realisation of a fully networked multi-chip quantum computer at Sussex

A modular quantum computer architecture is of critical importance for the development of practical
quantum computers as it is impossible to fit sufficiently many qubits on a single quantum computing
module. We recently succeeded in demonstrating a new modular quantum computing architecture based
on electric field links between quantum computing modules. We managed to demonstrate a connection
rate of 2423 1/s with a success fidelity of transporting ions from one module to another of 99.999993%
both values constituting world records in transmission speed and fidelity. We showed that the link does
not measurably impact the phase coherence of the qubit making use of a Ramsay experiment. Our
measurement places an upper bound on loss of phase coherence per link of 5x10-4
(Nature Communications 14, 531 (2023)). The actual infidelity is expected to be orders of magnitude lower
evidenced by other more precise measurements carried out for linear ion transport.
The microchips in this setup also contains current carrying wires which permit the creation of strong
magnetic field gradients on the surface of the microchip. While previous experiments were limited to a
two qubit-gate fidelity of 98.5% because of the magnetic field gradient of only 24 T/m, our chip can
produce up to 150 T/m (Quantum Sci. Technol. 7, 034003 (2022)), enabling entangling gates with fidelity
above the relevant fault-tolerant threshold. As part of this project, the student will demonstrate a fully
networked multi-chip quantum computer performing all relevant operations on the device. This
demonstration will include the realization of high-fidelity two-qubit gates on a chip, ion transport, including
the demonstration of diabatic ion transport between the two quantum computing modules along with a
full characterization of entanglement that can be generated across two quantum computing microchips.
We will carry out a universal set of quantum computing operations in order to qualify the prototype device
as a fully programmable multi-module quantum computer.